Security

Jankel are planning to implement a Secure Mobile Data infrastructure to allow the sales team to become more adaptive to customer requirements and allow them to react quicker than their competitors.